Object manipulation without hands: kinematics and evolution of nest building by birds

Crafting is a hallmark of human behaviour. For millions of years, hands have enabled humans to develop important innovations, including tools, shelter even in the extreme environments, and vehicles that can carry us anywhere on Earth and into space. Primate hands consist of five digits and a palm with detailed joints and muscle structure, which enable flexible manipulative actions. Amazingly, however, there are structures built by animals that are uncannily similar to human craftwork, such as fishhooks, woven knots and pottery, but that are built without hands. The builders of such structures are birds: such as crows processing a forked branch to make a hooked tool for extracting food, weaverbirds making knots from grass strips to make a nest, or swallows and ovenbirds using mud to make pot-like nests. How do these birds make such human-like structures without hands, simply using their bills? Answering this basic question would provide not only the important scientific insights into the evolutionary origin of this remarkable crafting ability, but could also provide inspirations and insights for the design of industrial robots and medical prosthetics for damaged or missing hands. To examine how birds build structures hands-free, I will use advanced tracking, lab and field experiments, along with comparative analyses to study the details of nest-building behaviour in birds. Nest building is an excellent model for object manipulation: most bird species build nests; and nests can be made from a wide range of materials including plants, animals and artificial objects. My methods consist of two complementary approaches: behavioural experiments to establish detailed motions used by birds while they handle nest material, and a large-scale computational model to investigate if bill shape and nest materials evolved together. To investigate interactions between a broad range of animals' body shape and nest material characteristics, I will use three bird species: white-browed sparrow weavers, zebra finches and barn swallows, as these species have different bill shapes and use different types of nest material. To determine how birds move their bills during nest building, I will carry out behavioural experiments in the UK, South Africa and Japan through my international partnerships with my host PI Prof Susan Healy and Collaborators Dr Andy Young at Univ Exeter, and Dr Masaru Hasegawa at SOKENDAI. To acquire and analyse the information on bird movements from video footage of the behavioural experiment, I will develop automatic tracking software, and analyse the data using machine learning, in collaboration with Prof Barbara Webb at Univ of Edinburgh. From the experiments and analysis, I will be able to tell what techniques birds use to handle different nest materials, and how the techniques change when a material changes its physical properties. In the latter part of the project, I will construct a global model to examine if bill shape evolved with nest material in a wide range of bird species, under the supervision of Collaborator Dr Sally Street at Durham University and Prof Kevin Laland and Dr Catherine Sheard at Univ of St Andrews. Using these two methods (behavioural experiments and evolutionary modelling) ranging from fine- to global-scale, I will identify the advantages and limitations of object manipulations by bills, ultimately providing insights into the truly unique characteristics of human hands.

Technical abstract
The ability to manipulate objects is a key to the astounding success of humans. The hands that enabled our ancestors to build structures to protect themselves or to use as tools consist of five digits and a palm with detailed joints and musculature. Yet craftsmen make artefacts that are strikingly similar to structures made by birds, including crow hook tools, weaverbird knots, and swallow mud pot nests. Given that birds lack hands, the question is how birds build such structures using a bill. Answering this basic question can advance our understanding of human evolution, by identifying the ways physical manipulation is influenced by an animal's morphology, and clarifying the exact nature of manipulation of objects by hands. To answer this question, I propose to investigate detailed kinetic structures and the evolution of object manipulation by bills, using nest building as a model behaviour. To determine the detailed structure of motions used during nest-material manipulation, I will conduct behavioural experiments using three bird species with different bill morphology and different nest materials: white-browed sparrow weavers, zebra finches and barn swallows. I will test how birds with different bill morphology alter manipulative motions in response to changes in material properties, and how birds make sensorimotor decisions when placing and manipulating material. In so doing, I will establish international partnerships and employ automated head tracking from footage of behavioural experiments, and kinetic pattern recognition using machine learning. To investigate co-evolution between bill morphology and nest material, I will use phylogenetic comparative models. Following the successful line of comparative research on vocal imitation and language, this work can set up the basis for investigating neural and genetic mechanisms of object manipulation.

Potential impact
As well as potential applications to developing simple robotic hands, the proposed study will generate a strong impact in the field of public engagement. This is because animal behaviour has attracted a great deal of attention, as seen in the popularity of national events like RSPB Big Garden Birdwatch and TV series such as Springwatch, Autumnwatch and Winterwatch. Nest building is very interesting part of bird behaviour, but it is not always easy to observe as many birds nest in tree cavities and bushes. As I will film nest building behaviour in multiple species of birds very closely, I will be able to provide high-quality footage for public engagement to show the beauty and complexity of nest building behaviour. To inspire audience in the UK and Japan where I will carry out part of the proposed project, I will organise workshops in both countries. To do this, I will work closely with Dr Mhairi Stewart (Head of Public Engagement) and Dr Alina Loth (Public Engagement Officer) at the University of St Andrews, as well as Dr Taiga Hamura and Dr Yuko Ikkatai, the president and the founder of the Kashiwanoha Science Education Lab in Japan, who have rich experience in organising various public engagement events with a wide range of targeted audiences.

School pupils in the UK and Japan
I am particularly interested in visiting older primary school students at the age of 10-11, as children at this age will be able to fully interact with the virtual reality component of the planned activities (see below). With this audience, I will organise an interactive workshop with two main contents: brief research presentation and nest building experience by participants. My presentation will cover the basic information about breeding ecology and nest building in various bird species, including the ones that the students may have in their gardens, with plenty of high-quality footage of birds' nest building gained from my behavioural experiments. In the second component of the workshop, the participants will build their own "nest" using material of their choice (e.g., strings, paper strips and play dough) just like birds in my experiments will do. The students will aim to make a nest structure that can hold chocolate eggs securely. Additionally, I am planning to use cutting-edge technology of virtual reality so the students can experience nest building from "bird's eye view". This will be achieved by having a bill-shaped puppet that has a little camera connected to virtual reality goggles. The goggles will show the student what the camera is seeing on the puppet, providing them with a view of how it would be like to build a nest as a bird. I will photograph and interview the participants during the workshops, so I can show how British students build nests to Japanese students and vice versa. As part of this series of workshops, I will organise and deliver nest-building activity at Explorathon, the science festival with local universities in Scotland.

Special interest groups
In addition to the workshops with school pupils, I will seek for opportunities to give presentations to local ornithology groups, including the Scottish Ornithologists Club (SOC), through the network in School of Biology at the University of St Andrews. I will also present my research at the successful public engagement series Cell Block Science, where scientists from the University of St Andrews offer lectures on their research to prisoners at six prisons nationwide.